BOSS LEVEL (Battery Optimisation Sensor Systems with Local Environment and Vessel Engineering Learnings)

Tomorrow's decarbonised vessel fleet will require data-rich operation to cope with revolutionary scale shift in all-electric propulsion, on-board battery storage, and alt-fuels. An up-tick in maritime data is vital for:

* Optimal efficiency, essential to meet environmental and economic levels of performance
* Low-carbon propulsion technologies, notably batteries, whose enduring state-of-health is not well understood
* Autonomy trend towards total de-crewing;
* Advancing maritime-scale "EV-charging" aka Shore Power

**BOSSLEVEL** - **B**attery **O**ptimisation **S**ensor **S**ystems and **L**ocal **E**nvironmental and **V**essel **E**ngineering **L**earnings - explores data frontiers of shipping of the next two decades, where on-board, sensory Big Data and AI enable stadium-scale decarbonisation.

Our cutting-edge SME and Academic team will deliver an evidence-based feasibility study of on-board sensor and data acquisition networks with AI-based analytics, focussing on the pivotal battery energy storage systems (BESS).

We have chosen BESS, an increasing maritime cost centre, to address the experience of early adopters who are reporting unexpectedly high degradation and serious consequence on vessel economics. To maintain the pace of maritime decarbonisation, a solution to this barrier is needed with urgency.

BOSSLEVEL team brings on world-leading, cross-sector electric vehicle (EV) experience to maritime batteries. Although contrasting duty cycles and operation, there is huge potential to learn from EV battery monitoring and management approaches.

BOSSLEVEL will produce a reference design case study based on an existing vessel, highlighting compliance factors that frame future commercialisation planning. Technology explorations of Big Data generation, communications and processing provide cost-benefit evidence to support the investment case. Analysis extends to environmental impact of the wider vessel and port on CO2e and Air Quality.

B4T, MSE International, Hydro-Surv and SwanBarton bring cutting-edge IoT(Internet-of-Things), UAV(Unmanned Autonomous Vessel) and BESS experience, powered by world-class academic research from University of Portsmouth and Warwick Manufacturing Group, to this crucial maritime innovation study.